Interdisciplinary Workshop in Synthesis and Catalysis

A two day workshop will be held in Leipzig to enable staff from st Andrews and Leipzig toi share their latest reserach results in synthesis and catalysis and to foster links including developing a strategy for a joint PhD program in Catalysis.